SAMBA data tracking Dashboard application for site monitoring of HIV test and treat programmes in Africa

Diagnostics for the Real World (DRW) is marketing a simple, robust point-of-care nucleic acid diagnostic platform, called SAMBA, which allows complex, high-performance tests to be carried out in remote, resource-limited settings in developing countries and primary care settings in developed countries. The first SAMBA tests are for HIV and will be used to monitor HIV treatment in adults and infants: one to measure HIV viral load and one to detect HIV in infants. HIV treatment programs are critical in Africa to reduce the mortality and social burden of HIV there. Due to WHO recommendation and international aid funding for viral load monitoring and early infant diagnosis in sub-Saharan Africa, $470 million will be available between 2017-2019 for HIV diagnostic procurement. To help African Ministries of Health and organisations such as Médecins Sans Frontières to monitor their HIV treatment programs, DRW is proposing to develop an innovative “cloud” computer-based application (App) or “Dashboard” that would send results to a central location and give organisation the ability to analyse the data and track it for the purpose of monitoring and tracking results to help HIV treatment programs to be more effective. The system would ideally be used with SAMBA, but could be developed to allow patient results from any system to be imported into the database.